The University of Manchester And Epistem Limited

To optimise, validate and commercialise new pre-clinical assays for cutaneous wound repair which will result in a new contract research service offering.